Edge Hill University and UK SMART Recovery - AKT4

To support the addiction peer support charity UK SMART Recovery through development of a systematic approach to planning, delivering, and assessing intensive recovery events to expand the charity's support provision and better the life chances of people with addiction.